Advanced x-ray sources for next-generation material science experiments.

This project will develop advanced, table-top x-ray sources driven by ultra-short laser pulses, and employ them in next-generation material science experiments. These will explore the properties of matter under extremes of temperature and pressure relevant for example to conditions within inertial fusion capsules during the early stages of compression where materials strength and equation of state may be strongly modified.
Specifically, laser-driven, betatron x-ray generation schemes will be investigated, whereby an ultra-short (<1ps), high-power (multi-TW) laser pulse is focussed into an atomic or clustered gas target. Such x-ray sources have the potential to rival free-electron lasers in performance (yielding a high-brightness, coherent, pulsed beam with ultra-short pulse durations and high repetition rate), but on a table-top scale.
The betatron x-ray source will be used in one or more applications (e.g. transient x-ray diffraction from shocked crystalline solids or probing of materials damaged by laser driven ion beams), in which the unique properties of the x-ray source may be exploited for scientific gain.